Cross Disciplinary Research for Discovery Science at Lancaster University

This award supports the development of new collaborations across traditional disciplinary boundaries, to help us push the boundaries of our understanding of the environment and capacity to manage it for a better future. We aim to facilitate the development of diverse collaborative teams that, through development of shared understanding and exchange of perspectives and methods, can create truly adventurous, ambitious curiosity-driven, high-risk and high-reward projects.

To achieve this we will respond to the needs of our growing interdisciplinary community at Lancaster University and support activities such as:

* Cross-disciplinary workshops and networking

* Pump-priming activities that develop preliminary data or prototypes

* Exchange of research staff to support interdisciplinary learning

* Training and learning of new skills and techniques